Is Remote Support As Effective As In-person Support, For People (aged 18+) Who Are Experiencing Grief Due To Bereavement?

Is Remote Support As Effective As In-person Support, For People (aged 18+) Who Are Experiencing Grief Due To Bereavement?